A PATT linked grant for Leeds

The requested funds will be used for travel and subsistence to ground-based telescopes by researchers at the University of Leeds, and where applicable, their time. This will allow a programme of research to be carried out in areas of star formation, stellar evolution, interactions with the interstellar medium and active galaxies. We request continuation of funds for the VERITAS and the MSSSO 2.3m telescopes.